The University of Birmingham and Blue Sky Bio Limited

To capture carbon dioxide from the ocean in large-scale offshore seaweed farms, employing high-rate novel anaerobic digestion processes to convert that carbon to methane gas to be injected into the UKs gas grids, increasing our energy security.